Investigation of the capacity of a diet rich in lutein and zeaxanthin to increase macular pigment density

Consumption of a diet rich in the xanthophylls, lutein and zeaxanthin, can increase protective macular pigment as effectively as a lutein/zeaxanthin supplement, thus potentially reducing the risk or progression of AMD by dietary means.